REVITALISE - REcycling of low Value components using high purity pre-treatment, dIrecT recycling And green hydrometallurgical approaches for recycling of Lithium Ion and Sodium Ion BatteriEs

REVITIALISE will develop pre-treatment technologies to give cost-effective approaches for the initial shredding, separation, and delamination to achieve high purity waste streams. Critically, REVITALISE will convert waste batteries into separate high-purity cathodic and anodic black mass streams, enabling the active materials to be reconditioned using green, low temperature, direct recycling with optimised re-lithiation and re-sodiation. The remaining active cathode materials will be recycled using low temperature/green-solvent based Hydrometallurgy to achieve battery level purity materials and intermediate high-value compounds. This will result in a high recovery yield and cost-effective and environmentally friendly simplified flow sheets, minimising heat and energy usage that are resilient against mixed chemistries and cross-contamination. Current waste waters can be harmful to water ecological environment and human health. Implementation of water remediation to remove threats and recover lithium (currently lost) will be at the heart of REVITALISE ethos.